Building in soundscape resilience via flood resilience to create healthier residential environments

Building in soundscape resilience via flood resilience to create healthier residential environments